Trusted Intelligent CAV (TIC-IT)

Connected and Autonomous Vehicles (CAV) bring huge benefits to society, representing a substantial wealth creation opportunity. To turn this opportunity into reality the UK must build an eco-system to accelerate the development, deployment and commercialisation. The Trusted Intelligent CAV (TIC-IT) facility will be critical to this eco-system, providing a realistic, controlled high speed, limit-handling and fully connected environment. Allowing real world CAV driving scenarios to be created, including testing that cannot be conducted in public environments. TIC-IT will be a flexible facility allowing the maximum number of use cases and test scenarios to be performed using temporary real world features. It will accelerate development and testing to ensure CAVs are safe and secure. Developed in conjunction with Coventry University’s Centre for Mobility and Transport it will bring a unique capability to the UK, increasing the level of test and engineering activities conducted allowing the consortium to build its capability in CAV and enhancing the attractiveness of the UK to inward investment.